AI-based monitoring of Axial Spondyloarthropathy (axSpA) using commodity wearables

Axial Spondyloarthropathy (axSpA) is a chronic inflammatory condition primarily affecting the spine, causing pain,
stiffness, and reduced mobility. Current measures of disease progression, such as the Bath Ankylosing Spondylitis
Metrology Index (BASMI) and the Bath Ankylosing Spondylitis Functional Index (BASFI), are limited by infrequent
assessments and reliance on healthcare professionals. This research aims to leverage commodity wearable devices
and artificial intelligence to enable more frequent, objective, and patient-centred monitoring of axSpA. The wearables
the project will study includes smart watches, smart headphones, and smartphones when on the users body. This will
bring measurement into the home of the patient and support improved self-management. The proposed research will
investigate the use of machine learning techniques to estimate BASMI and BASFI scores from data collected by
wearable devices. For BASMI estimation, the research will explore pose estimation from wearable data, direct
mappings from sensor data to BASMI scores, and the use of expert rules. For BASFI estimation, the research will
focus on classifying and segmenting sensor data to calculate the time taken to perform specific tasks and extracting
features that directly correlate with BASFI scores. The research will also explore the potential for wearable devices to
provide novel insights into axSpA monitoring, such as detecting flares, assessing sleep quality, and measuring
quality of life. The ultimate goal is to develop a comprehensive wearable-based index for axSpA monitoring that
complements existing measures and empowers patients to better manage their condition. This interdisciplinary
research lies at the intersection of wearable computing, machine learning, and rheumatology, aiming to advance
axSpA monitoring and improve patient outcomes. The research embodies the principles of accountability,
responsibility, and transparency in artificial intelligence, ensuring that the develope d solutions are reliable, ethical,
and beneficial to both patients and healthcare professionals.